Compliant Buildings Ltd

A innovative building risk assessment and compliance IT system that enables building managers understand their statutory duties and focus on appropriate risks and efficiency opportunities.